University of Brighton and Rivertrace Engineering Limited

To develop, embed and productionise innovative methodologies for the measurement of oil in produced water, to facilitate penetration of the offshore oil market